Bauman Lyons: A real world demonstrator of MassBespoke™, an integrated parametric design & construction solution

This project demonstrates a system, ‘MassBespoke™’ (MB) that joins parametric design &
pre-fabrication to assist self/custom home builders. MB enables speed of construction &
allows distributed fabrication, so those with limited experience can build to a high quality,
meeting Passivhaus standards where desired, at a lower cost than traditional building methods.
Design for Homes’ David Birkbeck said: ‘Prefab works well if you have extensive repetition.
But we don’t do repetition in the UK because… of oddly shaped pieces of land requiring
sensitive responses… we have yet to see a successful example that has broken out from the
niche.’ MB addresses this issue by incorporating parametrics into a system that outputs
bespoke, modular, prefabricated houses, the issue of varying land shape & form is ameliorated
by overcoming the previous constraints of repetition. MB brings increased level of cost/build
certainty to early design stages, making building easier to engage with.
Bauman Lyons (BL) propose a £177,178 DoP project to demonstrate MB to construct a 3-
storey dwelling demonstrator. MB uses parametric design to enable users to explore various
design iterations rapidly & easily, but with enhanced functionality over that already available
by: 1) providing performance, cost & quantity information up-front 2) outputting files ready
for the BIM environment; 3) outputting files ready for 3rd party software conversion into gcode,
to enable pre-fabrication of construction components; 4) integration of engineering into
MB, allowing structural requirements to adapt automatically with changes to geometries &
components. MB seeks to automate the output requirements for building regulation approvals.
MB satisfies two Government drivers: 1) a need for increased self-build; 2) a need for smart
construction/digital design by 2025. MB will expedite builds, as other systems (e.g. NVHR)
& components (such as windows) can be ordered at the same as the MB construction system.